Wideband microwave spectrometry using quantum defects in diamond

This project will exploit recent advances in diamond science which have enabled the development of a new type of diamond-based electromagnetic spectrum analyser. We will use a mixture of theoretical and experimental investigations to explore the technological and expected fundamental limits of this technology.